Concurrent Data Access: Spatial and Temporal Reference Management

I will explore a corpus of problems to establish case studies, studying the programming patterns that are of
interest for the questions I've posed. These will motivate designing new semantics and extensions to the
type system, formalising them and proving the normal goals of well-formedness and soundness. Revisiting the
case studies with the new extensions will evaluate the success of the solution, with which the design will be
iteratively fine tuned.

Research area: programming languages